Bus Stop Buddies

Bus Stop Buddies is about changing behaviours, making connections and becoming more social as a

city. The project is a chance for the commuting community of a city to connect and interact with each

other in a playful way. Through connected portals at bus stops all over the city strangers can become

friends even if it’s only for a minute in the day. The city can also connect with it’s residents measuring

anything from the city’s happiness to what they want to see happen in their town. Bus Stop Buddies

reconnects the disconnects between people, space and place.